Manchester Metropolitan University and Southway Housing Trust (Manchester) Limited KTP 21_22 R5

To develop and embed BOOST, an organisational change and fair leadership pathway programme that will facilitate a cultural change and support Black, Asian and Minoritised Ethnic heritage employees to progress into Senior/Leadership roles to improve the diversity across all levels of the workforce to better reflect/serve the diverse customer base.